Innovative sample processing for in-field agri-diagnostics

Despite tremendous advances in novel detection technologies, the true potential of in-field diagnostics for agri-food applications is yet to be realised. LabXero are developing 'all-in-one' chemical-free sample pre-analytics to enable transformation of diagnostics from lab bench into the field by providing the real-world sample interface. This innovation voucher will enable critical knowledge transfer of specialist acoustic focusing expertise to increase the sample/target range accessible by our platform technology, thereby opening up new market opportunities in the agricultural domain.